Commercialisation of Zero Emission Ship Propulsion system

Ecomar Propulsion Ltd is developing UK manufactured zero emission hybrid propulsion systems for commercial ship operators. Our ambition is to remove 1 million tonnes of CO2 from the marine industry within 10 years.

The project will rapidly electrify and de-carbonise highly polluting marine engines to support sustainable recovery and resilience of the maritime sector to sustain jobs, international trade, and the global economy. We aim to maximise the advantages of a change to a green economy and push towards a net zero carbon shipping industry.

British innovations provide rapid routes to change, stimulating growth in high value tourism, engineering and manufacturing jobs to replace those lost due to the COVID-19 pandemic. The project will help to develop the wider UK "Green" supply chain in an increasingly dynamic sector.

Non-polluting propulsion systems will offset carbon pollution and job losses. Changes to major industrial sectors like shipping are the foundation for the future. This project helps drive a critical change of emphasis from fossil fuelled economies to a green economy.

Building on successful feasibility studies, this project will deliver fully functional prototypes which will be trialled in real-world environments, advancing towards production-ready solutions by 2022\.

Outputs will drive valuable intellectual property, new products, a major increase in UK manufacturing activity and progress towards net zero economic growth.